Multi-functional skins incorporating carbon (MuSIC)

This project is a collaboration between Haydale Ltd, Thales and University of Bath. The aim of the project is to

assess the feasibility of employing graphene based polymer skins for sensing and deicing applications. The are

major issues associated with deicing are in aircarft, at airports, transmission power lines, instrumentation,

antenna masks, wind turbines and the exploration of cold environments (e.g. oil and gas). Such a sensing

surface can be integrated with thermally active (shape changing) structures to achieve structural deflection for

combined thermal-mechanical de-icing. The opportunity to limit the extent of ice build-up on structures has

broad application opportunities and enable light weight structures with reduced material costs and fuel saving

for mobile applications and improved performance for instrumentation.